The role of SETD1B in somatic hypermutation and germinal center physiology

The genome is the complete set of genetic information of an organism, a 'blueprint' found within DNA. Mutations to this genome can disrupt normal cellular function in an organism. However, there is one crucial biological process where high amounts of mutations in DNA are desirable and in fact indispensable for human health. When an immune system encounters foreign elements (for instance viruses or vaccines), mutation of the antibody-encoding genes is required to adapt and allow the immune system to build immunity. This process is called somatic hypermutation and it occurs in B lymphocytes or B cells located within specialized structures called germinal centers that form in lymphoid tissue, such as the spleen, tonsils and lymph nodes, when B cells encounter foreign antigens.

During somatic hypermutation, mutations in the antibody genes create subtle alterations in the "shape" of the antibody which changes its binding strength (also called affinity) for the target antigen on the pathogen or vaccine. Somatic hypermutation is accompanied by a process called affinity selection where B cells expressing mutated antibodies with higher affinity for antigen are identified and preserved. In essence, adaptive immunity is achieved via a Darwinian-style process of accelerated evolution consisting of multiple cycles of mutation and affinity-based selection, the latter being dependent on how strongly the mutated antibodies bind the target antigen. This germinal center reaction eventually produces B cells expressing antibodies with the highest affinity for the antigen and is, therefore, the nerve center for the generation of adaptive immunity.

There remain many open questions regarding the mechanism by which somatic hypermutation operates and how the unique architecture of germinal centers, which supports these reactions, is formed and maintained. The goal of this proposal is to improve our understanding of somatic hypermutation and germinal center biology by delineating the function of a specific gene that we have recently identified to be important for both somatic hypermutation and germinal center architecture.

Technical abstract
Adaptive immunity against pathogens and vaccines is mediated by the production of high-affinity antibodies by B cells. This requires targeted mutagenesis of the antibody-encoding immunoglobulin genes through somatic hypermutation (SHM) and selection of mutated clones via antigen affinity-based selection. These processes occur within architecturally polarized structures called germinal centers (GC) wherein B cells undergo multiple cycles of mutation (in the dark zone) and selection (in the light zone) resulting in the clonal expansion of B cells harboring higher affinities for the target antigens. Aberrant SHM of proto-oncogenes like MYC and BCL6 contributes to B lymphomagenesis and SHM is also responsible for generating self-reactive antibodies that trigger autoimmunity. Despite their importance in adaptive immunity and disease, our knowledge of the molecular mechanism of SHM as well as the regulation of GC formation and maintenance remains incomplete.

Through genetic screening in Ramos human B cells, a model for SHM, we identified and validated SET domain containing protein 1B (SETD1B), a member of the histone H3 lysine 4 trimethyation (H3K4me3) methyltransferase family, as a SHM factor. Conditional Setd1b-knockout mice showed major reductions in SHM confirming its role as a bona fide SHM regulator. Unexpectedly, Setd1b-deficient mice harbored fewer GC B cells with severe disruption of GC architecture, specifically, loss of dark zone cells, thereby revealing a major role for SETD1B in GC homeostasis and polarity. Moreover, both SHM and GC phenotypes were evident in Setd1b heterozygous mice, implying a dose-dependent function of SETD1B in these processes.

In this proposal, we aim to functionally characterize how SETD1B regulates SHM and GC architecture using mouse models and Ramos B cells, and a combination of genetic, immunological, genomics and biochemical assays. We expect the findings to fundamentally advance our knowledge of SHM and GC biology.